Tablehurst Farm innovation

Tablehurst Farm is a community-owned agrifood business that specialises in organic and biodynamic meats. This voucher will allow us to secure expert advice on the appropriate technology and skills required to diversify our product range into uncooked meats such as salamis and smoked hams. The ability to produce and market these products is vital in maintaining our customer base in the face of local competition, and will contribute to underpinning the continued financial viability of the business.